RIDES

As rural industries decarbonise, they may find this transition challenging. This is where Network operators can provide valuable support to help them make the right decisions. Rural networks are often characterised by radial circuits with limited capacity. These circuits are harder and more expensive to reinforce.

RIDES will develop a tool to show rural industries their potential decarbonisation pathways. It will also help network companies to understand what their future investments needs will be, allowing efficient, coordinated investment by network companies and their customers.

RIDES will smooth and accelerate the path to net zero for rural industry